SEISMIC II

"The SEISMIC consortium members have successfully delivered SEISMIC I; the development of a standard structural frame platform and connector with a complementary digital configurator, the frame has now been adopted by the Construction Innovation Hub (The Hub).

SEISMIC II will continue this work, to develop repeatable components for the platform frame which will deliver a world leading solution for mass production of government built assets.

The Construction Sector Deal requires the delivery of better performing buildings that are built quickly, at a lower cost and be energy and carbon efficient. The project aims to deliver these metrics through a 'demonstrator' manufactured by the consortium members for industry wide exploitation. The demonstrator will be offered to the Hub, as a 'market ready' example to aid the onward 3-year development programme.

SEISMIC II will build on the achievements of SEISMIC I, progressing to develop core platform elements, namely the floor, external and internal walls, facade, ceiling and roof elements of the building. It will also seek to enable supply chain engagement to develop existing products to the standard SEISMIC frame solution to create a true platform of reconfigurable components reducing waste, cost and carbon dioxide emissions and increasing speed of delivery. SEISMIC II will develop a maturity matrix tool which will be used to support the productionisation of the construction supply chains companies. In addition, the project seeks to widen sector engagement, from school deployment, into other sectors.

Following the principles of Platform-Design for Manufacturing Assembly (P-DfMA) the consortium will develop components to maximise the passive performance facilitating the design of energy positive buildings with embedded data driven metrics providing better-performing buildings, built more quickly at lower cost.

The project substantially decouples the work from the construction site, giving opportunity to develop production facilities in areas of economic deprivation. The UK has 12 of the 20 poorest regions in Northern Europe. The industrial partners are well placed to invest in these regions once the market is predictable, mass volume & standardisation is established, and continuity of pipeline is in place.

Proposed consortium members, blacc, Elliott, McAvoy and MTC are industry leaders in the adoption of MMC, they have delivered the UKRI SEISMIC I project to standardise school components and develop an online configurator tool. SEISMIC II will strengthen this foundation with new partners Tata Steel, Active Building Centre and National Composites Centre, all leading organisations in their fields."